Crowd Blackspot Intelligence for 5G Rollout (COCKPIT-5G)

This project will curate geospatial social media data of wireless blackspots to enable 5G service rollout to improve both urban and rural coverage. The future wireless broadband on our digital economy is critical to ensuring connectivity across a wide range of social and industrial sectors, including driverless cars and manufacturing. Understanding consumer experience in real-time using context rich geospatial social media data is critical and the machine learning and data gathering innovations will transform UK businesses and empower UK to lead the AI and 5G revolution.